BlowMyBubble - Increasing Online Display Advertising Space by 4000%

Digital advertising has simple goals - to reach users in new ways, capture behaviour, hone
‘targeting’ through ‘cyber listening’, and ultimately generate revenue through impressions,
performance or acquisitions (based on cost per click, or activity completion). However, all
current methods come up against the same obstacles – the viewing screen is a finite size, and
all ads are 2D. Further, ads are often limited to a certain number of characters (144 in the case
of Twitter). Because of this, advertisers are forced to present limited information regarding a
product, rather than all the facts consumers need to make an informed decision about a
product or service. The result is 67% of online purchases are abandoned because the
consumer was presented with insufficient information, or met unexpected costs when
transferring to the advertiser’s main site. A further 16% abandon purchases because there
were no suitable accompany accessories for the advertised product. This costs the UK
economy an estimated £50bn in lost revenue (Gartner). . The solution –BLOWMYBUBBLE
(BMB)– transforms traditional 2D ads into 3D multi-layered virtual objects with layers (like
the layers in an onion), increasing marketing area by at least 4000%.